Enchanted Reality: Tramchester

Enchanted Reality (tm) is a new way for children to play, watch and create narrative experiences via the magic of immersive technology. Digital toys become storytelling tools in this disruptive project which brings physicality and creativity to the next evolution of the internet.